Revolutionising Children's Literature with Luxury Reconfigurable Books

The project embarks on a journey to redefine children's literature by introducing a series of luxury, reconfigurable picture books designed to engage, educate, and inspire young minds. This ground breaking project leverages premium fabric materials and a patented 'Spiky spine' technology, allowing pages to be easily removed and reordered, thus offering an infinite array of storytelling possibilities. Each book is crafted to not only captivate children's imaginations through surreal and abstract narratives but also to withstand the test of time and usage, making them sustainable choices for eco-conscious families. By offering a unique, interactive, screen-less experience, we are setting a new standard for interactive children's literature, ensuring our books become cherished companions in the digital age and beyond.